Anonymous Crowd Monitoring (ACM)

Crowding is a way of life for most people living in cities and urban areas, leading to raised levels of stress, anxiety and frustration. In addition, designers and operators of built environments need to ensure safety and security for large volumes of people in crowded areas. This project will explore the feasibility of using a novel technology to provide completely anonymous information on crowd movement that can be used to improve the citizen experience and ensure their safety while not tracking or identifying individuals. This technology will be trialled and demonstrated to stakeholders before further commercialisation beyond the project